ATF: moving the UK automotive sector to zero emissions

YASA has developed proprietary, highly differentiated electric motor and power electronics technology targeted at the automotive market. YASA has a unique opportunity to grow its automotive business in the UK having been nominated by a large European OEM for the development of a high-power electric motor and associated power stage electronics for their battery electric vehicle (BEV).

To meet the OEM's production volumes YASA needs to establish a high-volume production line in a new production facility. YASA is looking at possible locations in the UK and Europe for this new volume production facility. The primary objective of this feasibility study is to undertake a more detailed assessment of the cost of manufacturing the YASA e-motor in these countries. The study will also enable YASA to provide prospective premium automotive customers with detailed credible plans for scaling volume production and hence will increase chances of winning additional business.